Investigating molecular mechanisms regulating lateral root development in Arabidopsis.

Food security is a major challenge facing the World Agriculture. The challenge of increasing crop production both with lower inputs of water and fertilizer as well as lower outputs in terms of greenhouse gas emissions is significant. Abiotic stress, notably extreme drought, salinity, temperature and radiation are major limiting factors affecting the stable productivity of major crop species in the world.